Cyber-Physical Presence Technology for the Creative Industries

Oxford Cyber-Physical Technologies Limited (OCPT) aims to make 3-Dimensional (3D) visualisation technology accessible to support the creative industries specifically design, architecture and advertising/marketing. This will be achieved for the creative industry via the proposed novel technology. The advancements in computer vision and artificial intelligence have yet to be fully realised in the creative industry. As such, OCPT strongly believes that the proposed technology will deliver significant positive societal impact through 3D visualisation.